Cardiochip: a multi-metabolite sensor for heart disease

We are working on developing microelectronic sensor technology for use in diagnostic applications. In this project we will investigate the possibility of using silicon CMOS technology to make multi-metabolite sensors for use in several possible medical applications. This will require the design and implementation of post-processed chips and the demonstration of the functionality of the sensors. The sensors will be optical types and electrochemical types, with the aim of both working simultaneously on the same chip. These experiments will commence in vitro, with suitable phantoms and test analytes, and then with suitable models. These last will be achieved in collaboration with Dr Jesse Dawson, a cardiovascular consultant in Glasgow University. With these links the project will demonstrate the value and efficacy of new technologies developed by the student.